Pan-African Performance Networks: Creative Arts Practices to Resist Coloniality and Neoliberal Globalism

This collaborative doctoral project between Central and South African-based Pan-African Creative Exchange (PACE), a biennial arts market, offers a critical and historical analysis of performing arts-based development practices across the African continent.

In 2015, African arts and creativity constituted only 1% of global creative output. In relation to this, the project will theorise alternative cultural and economic systems for the sustainable development of autonomous creative networks operating across Africa's diverse creative cultures. Focusing on case studies in Senegal, Nigeria, and South Africa and evaluating the innovative practices developed by PACE to counter them.